ASSIST (Array of Smart Sensors in Safety Tracking)

ASSIST will build a new smart sensor platform that provides a step change in on-sensor analytical capability. The complex analytics needed to integrate multi-dimensional signal data from multiple sensors, accurately interpret them and provide a useful contextualized response will all be embedded in the sensor platform itself. This enables more personalized and informative responses to be delivered directly to the end user. The platform will drastically lower power usage and data transmission rates, enabling smaller, less intrusive devices, and increasing the user’s security. ASSIST will integrate new sensor, security and analytics technologies to provide a disruptive IoT platform that has applications across a range of internationally important markets such as healthcare, food and security. The ASSIST project will demonstrate the use of the platform help aging consumers live safely at home in a way that preserves their health and independence and delivers peace of mind for their family members and caregivers. It will be significantly cheaper and simpler than existing systems, will be non-intrusive and secure in use and will provide better outcomes for its users.